Understanding the connection between explosive transients and their host galaxies.

The coevolution of galaxies and their explosive transients - Using numerical models and observational data to constrain the formation of galaxies via supernovae explosions, gamma ray bursts and tidal disruption events.